Thermal Product Sensing for Counterfeit Drug Detection

The Thermal Product Sensing for Counterfeit Drug Detection programme will develop novel sensor and electronics technologies for detecting counterfeit drugs in the pharmaceutical market. The Thermal Product Sensor technology is a completely novel approach providing hand-held affordable devices providing real time data to the pharmaceutical supply chain, regulators, customs and border protection officials through to patient end-users. This product will support the vision of a patient being dispensed a medicine by a healthcare professional through a fully regulated supply chain anywhere in the world, increasing public confidence that the medicine being dispensed is a genuine and regulated product taking back control of global health and well-being.